Darwin

Darwin is a smart home tool kit, an endlessly growing ecology of plug-and-play sensors and devices that can be used as the building blocks for a smart home. Each Darwin kit does something different: you simply build the kit, connect it to WiFi and use a simple interface to programme your home to build your own physical apps. Behind the Darwin kits, are data licenses that allow you to own your own data and then choose how you share it.